Bayesian techniques for Learning Invariances

Invariances are a strong and ubiquitous technique to improve generalisation in machine learning methods. They are currently hand-designed, and in this project we aim to use Bayesian model selection to automatically learn them with less human input.
Research area: Medical imaging